The University of Manchester and Farrat Isolevel Limited

To embed knowledge and expertise in engineering methodologies to quantify, test and characterise the behavioural and mechanical properties of elastomers for vibration and isolation systems.